Zeus

Elstat is the leading provider of Energy Management Systems (EMS) for beverage cooling
equipment globally. Its innovative solution was developed and patented in collaboration with
The Coca Cola Company. It has been embedded in various forms into over 4.5million units
over the last six years making cumulative savings of over 14.9B kWh, worth approx. £1.6Bn
($2.3Bn) for its users globally.
Specific details of the projects innovation are limited due to market/IPR sensitivity. However,
the project will produce a number of innovation ‘firsts’ that will seed several patent
submissions. These are based upon truly first to market technologies and unique approaches to
product, environment and device monitoring.
The Zeus project will deliver technology that will initially extend the current market for
established products but, more importantly, will provide the foundation for an innovative,
technology-driven products range that maintains Elstat as the leading innovator within its
market sector(s).
Each phase of the project extends the benefits of energy saving initially into existing beverage
coolers and ultimately integrating into much wider systems, controls and potentially social
environments. The project will produce revenue savings technology throughout the supply
chain, complemented by improved device management and novel market intelligence
capabilities.